Innovative Mulberry Derived Nutraceutical

IminoNorm™, Phynova's lead candidate product, is a novel, proprietary functional food ingredient developed to help consumers to maintain normal blood sugar levels. The product is intended for use in medical foods, food and drinks and other nutritional products to reduce post-prandial blood sugar levels and lower the effective glycaemic index of foods.

The proposed project will enable Phynova to capture a greater share of the product’s value chain, increase UK R&D investment & open up global commercial markets.